Risk Technology: Enhanced Telematics Platform with Real Time Video Analytics

Motoring insurance premiums are rising due to a number of factors:
1) Increasing fraudulent claims – in 2013, dishonest motor claims rose by 34% to 59,900,
valued at £811m, adding £90 to each insurance premium in the UK;
2) Rising personal injury claims – there were 775,000 motor personal injury claims registered
to the DWP Compensation Recovery Unit in 2013/14, compared to around 520,000 claims in
2006/07, representing an increase of around 50% in claims. This increase coincided with a
23% decrease in the number of road traffic accidents reported to the police
Risk Technology (RT) manufacture vehicle telematics devices (TDs) that gather metrics such
as car location; speed; road type; statistics on acceleration and deceleration; rests during long
journeys; overall mileage & the facility to differentiate motorway miles. TDs enable insurance
companies to implement usage-based insurance (UBI), to monitor low risk driving, detect if
fraudulent claims are being made, and offer reduced premiums to drivers. It is widely believed
in the automotive and insurance industries that within 10 years, drivers will face inflated
insurance premiums or be forced off the road unless they allow their driving to be monitored
by TD’s.
A 2013 TSB SMART grant enabled RT to develop the technical ability of their TD, & build a
driver characteristic database & crash analysis tool for insurers to optimise the product they
deliver, based on a competency scoring method (this project completes in early 2015). RT
now propose a further £666k development of prototype project to add further functionality to
the TD so it can:
1) Add video footage
2) Monitor driver behaviours
3) Emit ‘Safe Driving’ prompts
This project will address the problems listed above, as clear and tamper-proof evidence will be
available for insurers to help detect fraud - protecting innocent motorist & enabling lower
premiums to be offered to safer drivers, enabled by savings made from a reduction in
fraudulent claims.